Neural networks with memory for automatic customer service conversations

True AI is developing TRACS - an Artificial Intelligence, Text Response Automation Customer Service system. TRACS significantly reduces the need for human customer service interaction, improves operational efficiency and enhances the overall level of customer experience and consequently, consumer satisfaction. It works by making response suggestions to a text based customer service representative, ensuring quality and relevance of the answer provided to the consumer. This project is an industrial research effort focused effort to develop a new artificial intelligence algorithm. Our goal throughout its duration is to implement conversation memory capabilities within our existing TRACS technology, allowing the system to generate more intelligent and context-aware responses.